Automated Intelligent Coaching for Racket Sports

Racketware have created a small lightweight electronic sensor that attaches to a racket and records the motion of that racket during an entire match. It is targeted initially at squash but is applicable to all racket sports and beyond. Racketware have developed breakthrough racket tracking technology using this data that allows the player's racket to be tracked accurately in terms of its position and orientation on the court hundreds of times a second, without needing beacons to be installed, or other court modifications. This Innovate UK grant-funded project has allowed Racketware to build on this tracking data a powerful set of Artificial Intelligence algorithms developed in conjunction with world class England Squash coaches and leading academic researchers. These algorithms can automatically analyse player's movement patterns, tactics, and technique when striking the ball, so as to provide valuable intelligent automated coaching feedback and performance statistics for every match played. The Racketware system makes quality coaching accessible to a large number of players under actual match conditions, at a fraction of the cost of coaching today.